Engine Integrated Super Impact Blow-by Gas Ventilation

Industrial research activities undertaken by Parker Hannifin seek to develop a first-of-a-kind engine technology for prolonging the optimal performance of medium and heavy-duty vehicles (e.g. haulage trucks, agricultural tractors, excavators). The technology, an advanced crankcase ventilation filter - employing a novel super impaction technique - protects the vehicle’s turbocharger from fouling, and thus prolongs the system’s optimal performance over its lifetime. A reduction in GHG emissions and air pollutants (e.g. NOx, HC, PM), and improved fuel consumption and vehicle service life are in-direct benefits accrued. Intelligent product design minimises the technology’s production costs and enables the achievement of a retail target price significantly lower than current rival best-in-class solutions. The economical retail price means cost-sensitive builders of medium-duty engines will, for the first time, be able to include premium ‘fit-for-life’ crankcase ventilation components in their builds. Funding is requested to accelerate and expand Parker’s current development programme to validate bespoke prototype technologies on several target engines. Parker’s UK-based Racor Division - an established global Tier 1 supplier of fuel, air, and oil filtration systems - will collaborate with a number of major European OEMs to validate bespoke technologies via a series of in-field trials. The project is expected to run for 18 months. Market launch is foreseen soon after project completion.